Sino-British Centre for Research on Avian Diseases

Technical abstract
The major objective of this proposal is to establish a Joint Sino-British Centre for Research

on Avian Diseases led by Pirbright Institute and Shandong Binzhou Academy. It will also

function as a virtual research centre with a number of Investigators from the partnering

Institutes in both countries. The centre will provide infrastructure for basic research and

training for post-doctoral scientists and students from both countries.

The award objectives are summarised as follows:

1. Identify major avian disease challenges to develop joint research strategies to combat

losses in both countries

2. Develop a platform for sustainable long-term partnerships with major Chinese Academic

Institutions in avian disease research

3. Apply for joint research funding in both countries to strengthen the research base on

avian diseases.

4. Developing future researchers in avian diseases through training of students and postdoctoral

fellows.

5. Build plans for knowledge exchange and commercialisation from the joint research

efforts.